Integrating Protein and Lipid Phosphorylation in Cell Signaling

PIP5K1A is a member of a family of kinases upstream of the PI3K signaling pathway, that is responsible for the generation of PtdIns(4,5)P2 signalling molecules in cells (also termed PIP2). This molecule is essential for numerous cellular functions, including cell growth, motility and migration. PIP5k1A reacts to extracellular signals in part by activating kinase signaling cascades nucleated by AKT and MTor.
Research in our group is investigating the function of PIP5K1A and its role in regulating membrane and nuclear processes. We have generated CRISPR CAS9 edited cells depleted for PIP5K1A or expressing truncated forms. The aim of the study is to assess how PIP5K1A contributes to normal cell function and cellular production of PIP2, and the impact of depletion or mutation on other proteins such as steroid receptors, as well as components of its downstream signaling cascades. A variety of cell and in vitro methods will be employed to characterise function of this protein.